Rocky debris in evolved planetary systems

This project will address outstanding questions in post-main-sequence planetary system science through a combination of analytical and numerical investigations. Over 1,000 white dwarfs are known to host planetary systems, over 40 contain observable discs, and several contain observed or inferred minor or major planets. However, theoretical understanding of these systems is lacking, and this project aims to help bridge the gap. The fragmentation and sublimation of aspherical asteroids will be considered, and as well as the consequences for the size distribution of the resulting debris discs. These results will be used to help explain previous observations and guide future efforts.